Continuous stratification for improved prevention, treatment, and rehabilitation of stroke patients using digital twins and AI

State-of-the-art stratification today is based on machine-learning (ML) algorithms, trained on large cohort data. This has two main limitations: a) such ML-models cannot use all the variety of different data that is generated about a patient, b) stratification is thus only done intermittently, implying out-dated and sub-optimal care decisions. To remedy this, we herein present a new concept and technology - continuous stratification, using our new STRATIF-AI platform. In continuous stratification, all data generated about a patient is cumulatively stored in a Personal Data Vault, controlled by the patient. These personal data continuously updates our world unique digital twins. The unique potential with our twins comes from the hybrid architecture, combining mechanistic, multi-scale, and multi-organ models with ML and bioinformatics. This allows us to simulate patient-specific responses to changes in diet, exercise, and certain medications, and see changes on both an intracellular, organ, and whole-body level, ranging from seconds to years. We also combine semantic harmonization with federated learning to securely re-train the various sub-models, when new data become available in one of the cohort databases. In this project, we will for the first time use this cutting-edge technology to connect a series of apps that together covers an entire patient journey. Using 6 new clinical studies, involving 8 new partner hospitals, we will both refine and validate the models, and demonstrate how the same digital twin can follow a patient across different apps, covering all phases of stroke: from prevention, to acute treatment, and rehabilitation. Our scalable platform for continuous stratification forms the foundation for a new interconnected and patient-centric healthcare system.